How can the book as a physical object influence and be part of the process of storytelling through its narrative structure

The central aim of my study will be to look in profundity at the physical book and
uncover new ways in which design can convert that container into an active part of its
content, and consequently generate a renewed interest in the book, as a whole reading
object and not only as text printed on pages, from an audience nowadays accustomed
to a growing visual and fast-paced technological environment.
In order to address this matter, an essential point of the project will be to analyze the
relationship that establishes between writer and reader through the narrative structure
of the book and understand in what ways this can influence the form and concept of
the object. The research will be based upon three strategies that, through historical and
theoretical studies, will dismantle and delve into the concept of the book, whilst looking
at art practices, experimental writers and designers who have engaged with these
areas, to help explore elements and relationships that are sometimes overlooked in the
narrative process. Art practices will, gradually and consequently, play a major role in
the research, as a means to study the way in which artists, an especially contemporary
artists, have interpreted the connection between artist-public.